SoBigData RI Preparatory Phase Project

So Bigdata RI, with its tools and services, empowers researchers and innovators through a platform for the design and execution of large-scale data science and social mining experiments, open to users with diverse backgrounds, accessible on cloud (aligned with EOSC guidelines), and also exploiting supercomputing facilities. So Bigdata RI will render social mining experiments more efficiently designed, adjusted, and repeatable by non-data scientists' domain experts by pushing the FAIR (Findable, Accessible, Interoperable) and FACT (Fair, Accountable, Confidential and Transparent) principles. So Bigdata RI will orient resources from multiple perspectives: infrastructures and online services developers; big data analytics and AI; complex systems focussed on modelling social phenomena; ELSEC (Ethical, Legal, Socioeconomic and Cultural) aspects of data protection (as defined by the HLEG-AI); privacy-preserving techniques. So Bigdata RI PPP will move our RI forward from the simple awareness of ethical and legal challenges in social mining to the development of concrete tools that operationalize ethics with value-sensitive design, incorporating values and norms for privacy protection, fairness, transparency, and pluralism.